Integrated & Transferable Decommissioning Toolkit

DavyMarkham Limited (DML) is collaborating with Siempelkamp NIS Ingenieurgesellschaft mbH (NIS) in the development of a range of decommissioning tooling for Sellafield Process Cells that are TRANSFERABLE, SCALABLE and INTEGRATED based around the successful "toolbag" of tools used globally for the dismantiling of reactor pressure vessels and their internal structures. NIS are the leading company for reactor pressure vessel and internals dismantling having successfully completed over 24 such projects worldwide. Both DML & Siempelkamp have leading nuclear sector design and manufacturing capabilities and both DavyMarkham and Siempelkamp design and manufacture storage, transport and disposal containers for the nuclear waste therefore offering a fully integrated solution for the dismantling of cell internals through to the safe containerisation of the wasste. The DavyMarkham and Siempelkamp NIS Ingenieurgesellschaft mbH would like to thank Innovate UK and Sellafield Limited who have recognised the need for an integrated toolkit based on proven decommissioning tooling optimised for Sellafield process cell decommissioning but having sufficient flexibity so that the same or similar tooling can be used in other extereme envoronment deconstruction projects at Sellafield and further afield.